Understanding supercoiling-dependent DNA recognition: a combined experimental and computational approach

Technical abstract
The strength and specificity of many DNA-protein interactions is sensitive to DNA supercoiling, to the extent that E. coli has been shown to re-programme its transcriptome by modulating the superhelical state of its genome. However, we still have little understanding of how such control mechanisms operate. Despite the numerous DNA and protein-DNA structures available in the Protein Database, which have shown the importance of DNA structure and flexibility in DNA recognition, there is almost no structural information on supercoiled DNA because this is more difficult to study using traditional methods such as crystallography or NMR. We will develop tools that allow supercoiling-dependent DNA recognition to be studied in a highly controllable way. We will then use these tools to understand the physical principles that underlie supercoiling-dependent DNA recognition, so that it becomes possible to predict supercoiling-dependency in genome-level studies. The methodology uses specially designed small DNA circles whose structure and superhelical state is both predictable and controllable. Physical insight will come from integrated molecular dynamics (MD) simulations. We will employ three tractable systems to test our methodology:

1) DNA minicircles - these have controllable sequences and levels of supercoiling, and are sufficiently small to be amenable to atomistic simulation.

2) DNA triplexes - we aim to measure how DNA triplex formation is affected by supercoiling the DNA circle and to use triplexes as agents to probe and perturb DNA structure.

3) Phage 434 repressor - this is a paradigm example of a genetic switch that is sensitive to changes in DNA supercoiling and topology, which we will use as a model system of DNA-protein interaction to study supercoiling-dependent recognition.